Strake Energy

We propose to design a new concept of turbines which can be retrofitted to existing structures and will generate energy from fluid flow. Such turbines will provide added value to structures that would be installed anyway, increasing their economic and environmental credentials. In order to start development of these turbines, we need external and independent validation of the strake turbines’ technical viability and market potential. Successful completion of this project will allow us raise further development funding and launch our business to increase manufacturing capacity, employment and revenues in our region.